Entrust smart community EV charging hub for light electric vehicles in Uganda

It is recognised that current transport system based on petrol/diesel (ICE) motor vehicles is becoming unaffordable and unsustainable, and electric vehicles will be one of the means to address the problem providing the electricity supply is from renewable power sources and affordable.

Sub-Saharan-Africa is one of the regions underdeveloped and experiencing rapid growth in population and economic activities. In terms of modern transport system, it is still a "blank canvass" and the right time to think differently to the developed world and design a public transport system which suits the local society and is sustainable and affordable.

It is about overcoming the problems of poor public infrastructure to help people in Africa benefit from low cost and low carbon transport system -- focusing on an innovative and less costly battery swapping/charging model, that can take advantage of Africa's rapidly expanding, renewable solar PV power generation.

As such, the project aims to assess the feasibility of the design of a smart community electric vehicle charging hub to facilitate light electric vehicles such as motorbikes, tuk-tuks and small mini-buses in Kampala, Uganda to demonstrate a feasible solution for the country to provide an affordable, clean and sustainable transport system for all.